L3 Logistics Living Lab

Manufacturers are facing unprecedented cost and risk pressures across all areas of their businesses, especially the supply chain from inputs to energy, labour & logistics. Recent shocks (Brexit, COVID19, Ukraine) have driven further increases that cannot be mitigated from operational improvements alone. Combined with the pressures from new environmental legislation, UK manufacturers operating on wafer thin margins need to find ways to reduce costs by enhancing collaboration across their supply chains.

The Logistics Living Lab Flagship Project tackles the large-scale coordination and optimisation challenges facing the UK's critical on-shore manufacturing logistics by developing and demonstrating a potential shared future public good infrastructure leveraging advanced digital technologies for securing trust, coordination, and process optimisation.

At the end of 2 years, this project will demonstrate the value of innovative thinking and advanced digital technologies to create a shared public infrastructure for managing delivery vehicle slot filling, routing, and tracking. The open digital solution delivered will enable logistics companies to collaborate where necessary, and still compete in new and more efficient ways, while enhancing UK manufacturing capability.